Non firing repairs of vitreous surfaces

Development of glass repair material (either in powder, paste or solid format) that can be fused in place using a laser system, which can be pigmented to match the substrate colours and give a similar gloss appearance to the fired substrate i.e. sanitaryware or tableware glaze and vitreous enamel frit.
Development of a laser fusing system giving energy efficient fusing of the glass repair material and ensuring effective bonding of the repair to the existing substrate incorporating laser optics and pre heating to eliminate thermal stresses.
Combining the above processes into an integrated unit that can be operated readily in the production environment.